Smart Thermostat for Social Housing

Switchee have built a proof of concept prototype smart thermostat for larger landlords which will be the first of

its kind, as it will monitor occupant usage patterns and adjust heating provision accordingly. We have tested

the prototype in a cohort of social housing and received a very positive response. We have 9 further UK

housing associations signed up for concept trials. The value proposition is that by monitoring and learning

occupancy habits and trends, Switchee can optimise heating controls and reduce both energy bills and the

carbon foorprint of social homes by up to 20%. The data Switchee uses to understand occupancy patterns can

give landlord maintenance and customer support teams valuable management information.

This InnovateUK project seeks to take Switchee from a prototype device that has already demonstrated proof

of concept and take it through the development stage. We will work with potential end users to gain

commercial feedback and evidence of utility, to enable a focussed project launch after project completion